Memories of COVID-19: Geographies of Remembrance in Wales

The World Health Organisation (WHO, 2023) no longer considers the COVID-19 pandemic a global
health emergency, and the lockdowns feel like they happened long ago (Ogden and Piovesan, 2022).
The pandemic has had a significant impact on people's lives, and exploring collective memory offers
insight into meanings we ascribe to events and how these meanings are contested (Land, 2023),
through, for example, the lens of 'vulnerable' people. This thesis will explore the national and
political implications of remembering the pandemic, and begins from the premise that
commemoration forms a central aspect of making sense of this collective experience of rupture